Cyber Local Meet The Buyer

UMi and Innovation SuperNetwork (ISN) in partnership with CyberNorth, is excited to announce the upcoming Cyber Local Supplier Village at Venturefest North East 2025. This addition to the established event will connect the North East's thriving cyber security sector with businesses and decision makers from across the North East, offering a unique opportunity for businesses to showcase their Cyber solutions to a wide range of innovative businesses and business leaders.

For **suppliers**, this event presents a dedicated platform from which to promote their cyber solutions, enabling them to meet with businesses that they would not normally meet, establishing long lasting business partnerships and offering a chance to showcase how their innovative solutions can meet industry demands.

With a focus on the **cyber security** sector, this initiative responds to the growing need for robust solutions in an increasingly digital world. UMi's 'winning bids and tenders' training will provide practical, useful information to implement directly by suppliers, ensuring they are fully prepared to seize the opportunities presented. Delivered online, training will be tailored to focus on promoting the benefits of cyber resilience in a collaborative way, ensuring suppliers engage with buyers in a way that is meaningful to them.

All participating businesses will be offered 12 months access to the UMi Sat Nav for Business at no cost. The UMi Sat Nav takes the hard work out of finding and using the best information, expertise, and finance for businesses.

UMi, ISN, and CyberNorth are perfectly positioned to deliver this impactful event, combining UMi's business support expertise, ISN's development and delivery of Venturefest, and CyberNorth's leadership in the region's cyber security ecosystem. Together, we are dedicated to fostering business growth, driving innovation, and helping both buyers and suppliers to do more and go further.